LAGAF

Star formation is a central process to many areas of Astrophysics, from the evolution of galaxies to the formation of planetary systems. But despite its importance, the physics that leads to the gradual concentration of diffuse interstellar clouds into nuclear-burning spheres of gas is still very much debated. One key element of this star formation process is the size (and mass) of the region, within a given molecular cloud, that become gravitationally unstable and collapse uninterruptedly. Theoretical and numerical predictions in that regard vary widely, from core size regions (i.e. ~0.1pc) up to entire molecular clouds (i.e. ~100pc), feeding a 50-year-old debate on the origin of the Milky Way’s low star formation efficiency.

In this context, we have recently made a decisive step towards solving this puzzle. Via a multi-scale and multi-tracer analysis, we showed that clumps, i.e. the parsec-size molecular cloud over-densities that will typically host the formation of a star cluster, are dynamically decoupled from their parent molecular clouds. We thus proposed that, at least for the few infrared dark clouds that have been investigated so far, collapse is initiated at clump scale. This project aims at consolidating this result by extending the study to a much larger and unbiased sample of clumps with the goal of constraining the physics behind the dynamical decoupling of star cluster progenitors.

The data at the centre of this project is a unique set of ALMA cycle 9 and 10 observations that mosaiced 136 clumps in N2H+(1-0), for a total of 7m/12m/TP time of ~700h, one of the largest ALMA programmes ever observed. Combined with Cardiff-made NEATH synthetic observations of cloud/clump formation and evolution, our automated line-fitting tool mwydyn, and a new 3D filament identification code, we will be able to measure how the size and mass of the decoupled regions evolve in time, and determine how rapid clump collapse really is. This project relies on data that have just been secured and on a methodology that has been already tested for most parts, which highlights its feasibility. Finally, while the outcome of the project will pave the way for a new star cluster formation paradigm, it will also provide along the way some of the strongest constraints there are on the origin of Milky Way’s low star formation efficiency.